Sorting, topology, and structural control in cells

The Golgi Apparatus, a key organelle in eukaryotic cells, processes and traffics molecules. Modifying proteins/lipids and then distributing them, it is essential to the operation of the cell. It is not surprising then that structural issues in the Golgi are linked to neurodegenerative diseases, cardiovascular disease and cancer, to name but a few. Membrane bound organelles exhibit robust regulatory response; despite supporting a constant flux of molecules the structure of the Golgi is very stable and reforms rapidly if destroyed or after a mitotic event. Yet after a century of research, how this organelle regulates its morphology and function is poorly understood. We will tackle this problem using a physical approach. The Golgi, consisting of the Golgi complex and Trans Golgi Network (TGN), can be modelled as a
collection of surfaces with very different topological characteristics. The complex is comprised of many sac-like cisternae- picture a stack of pancakes. It has positive curvature in the sense of the integral of its Gaussian curvature. This is in stark contrast to the very negative curvature of the TGN, a network of cups and tubules with many handles. Our preliminary research provided understanding of how a physical approach could explain the stability of this structure. We will build this into a robust model using a physical description of the membrane energy. Achieving this relies on a background of mathematical knowledge but also benefits from the biological insights that partners in Institut Curie provide, ensuring the theory can be tested against experimental observations. These include, but are not limited to, the up-regulation of vesicular traffic on the Golgi or ER. In our approach we characterise events such as vesiculation, when a small sphere of membrane buds off the Golgi, based on the resulting changes to the free energy of the system. The free energy can be described as the bending energy of the membrane and vesicle, given by an integral form known as the Helfrich Hamiltonian, plus entropy contribution arising from preferential recruitment of surface proteins. These are driven onto the vesicle by a preference for its (highly positive) Gaussian curvature, leaving behind molecules with a higher propensity for negative curvature. By invoking a near-equilibrium approximation we can calculate the vesicle composition that minimises the free energy. We must then embed this into the architecture of a dynamical system representing the supply and removal of membrane. We seek analytical insights and so consider a deterministic system first, which will facilitate the description of the trafficking steady state. The next task is to model deeper levels of complexity until we are accurately describing the real world system.

Potential impact
In the 2018 Government Office for Science report, 'Computational Modelling: Technological Futures', Greg Clarke, the Secretary of State for Business Energy and Industrial Strategy, wrote "Computational modelling is essential to our future productivity and competitiveness, for businesses of all sizes and across all sectors of the economy". With its focus on computational models, the mathematics that underpin them, and their integration with complex data, the MathSys II CDT will generate diverse impacts beyond academia. This includes impacts on skills, on the economy, on policy and on society.

Impacts on skills.
MathSys II will produce a minimum of 50 PhD graduates to support the growing national demand for advanced mathematical modelling and data analysis skills. The CDT will provide each of them with broad core skills in the MSc, a deep knowledge of their chosen research specialisation in the PhD and a complementary qualification in transferable skills integrated throughout. Graduates will thus acquire the profiles needed to form the next generation of leaders in business, government and academia. They will be supported by an integrated pastoral support framework, including a diverse group of accessible leadership role models. The cohort based environment of the CDT provides a multiplier effect by encouraging cohorts to forge long-lasting professional networks whose value and influence will long outlast the CDT itself. MathSys II will seek to maximise the influence of these networks by providing topical training in Responsible Research and Innovation, by maintaining a robust Equality, Diversity & Inclusion policy, and by integration with Warwick's global network of international partnerships.

Economic impacts.
The research outputs from many MathSys II PhD projects will be of direct economic value to commercial, public sector and charitable external partners. Engagement with CDT partners will facilitate these impacts. This includes co-supervision of PhD and MSc projects, co-creation of Research Study Groups, and a strong commitment to provide placements/internships for CDT students. When commercial innovations or IP are generated, we will work with Warwick Ventures, the commercial arm of the University of Warwick, to commercialise/license IP where appropriate. Economic impact may also come from the creation of new companies by CDT graduates. MathSys II will present entrepreneurship as a viable career option to students. One external partner, Spectra Analytics, was founded by graduates of the preceding Complexity Science CDT, thus providing accessible role models. We will also provide in-house entrepreneurship training via Warwick Ventures and host events by external start-up accelerator Entrepreneur First.

Impacts on policy.
The CDT will influence policy at the national and international level by working with external partners operating in policy. UK examples include Department of Health, Public Health England and DEFRA. International examples include World Health Organisation (WHO) and the European Commission for the Control of Foot-and-mouth Disease (EuFMD). MathSys students will also utilise the recently announced UKRI policy internships scheme.

Impacts on society.
Public engagement will allow CDT students to promote the value of their research to society at large. Aside from social media, suitable local events include DataBeers, Cafe Scientifique, and the Big Bang Fair. MathSys will also promote a socially-oriented ethos of technology for the common good. Concretely, this includes the creation of open-source software, integration of software and data carpentry into our computational and data driven research training and championing open-access to research. We will also contribute to the 'innovation culture and science' strand of Coventry's 2021 City of Culture programme.